Behavioral change of UK industrial workers to avoid musculoskeletal injuries

Soter Analytics and the University of Derby aim to identify and prevent 'dangerous' movement patterns, through the capture and analysis of ground breaking data with an innovative new device. Through innovative new methods we will educate workers to prevent these patterns, reducing the high volume of musculoskeletal injuries experienced within UK Industry, impacting on the National Health Service and UK companies in lost time and money.